Schools Out: A Digital Literacy Resource for Independent Home Learning

**Our innovation is a Digital Independent Home/Remote Learning Product for Reading and Writing for Teachers, Parents and Pupils.**

This project will develop a Product for learners at home during the COVID19 disruption and school closures now and in the future.

The Product will be designed to maintain a relationship between Teachers and Pupils and continuity but also engage Parents actively in the process and in their Child's progress and development.

The Product is designed to address the specific issue of Teachers being able to continue to deliver the curriculum when pupils are not at school or are unable to attend. This will provide an agile and flexible response to any future crises and address the key issues of distributing school work to individual Pupils and maintaining their learning journey whatever their age and stage.

The Product will provide personalised learning to pupils with bundles of work that can be reviewed and assessed against defined curriculum standards in order to define next steps in terms of learning content and subsequent assessments. The Product is aligned with the four UK school curricula.

Giglets is an EdTech business with a school focused digital platform with thousands of e-Books and interactive resource online to support learning and development providing services to hundreds of schools in the UK and internationally. This includes providing National Standardised Assessments on behalf of the Scottish Government.

We are requesting a PCR in response to the announcement of the "Extension for Impact" funding announcement and invitation to submit a further application for Funds. Our innovation will be completed and ready to launch at the end of 2020. There are opportunities to sell the product once developed in reaction to continuing disruption and local lockdown activity and the effect this will have on schools regionally, at an authority level, locally and individual schools. We anticipate this will be reactive and correspond to the first half of 2021. Funding allocation and commitment has primarily made in the previous year. The "Extension for Impact" would allow us to create and develop additional functionality as well as engage budget holders, decision makers and school and teacher in a proactive campaign to provide webinars and training to market, promote and sell product in the corresponding period when future budget are being consider and planning for the next school year takes place.